A Somatic Ethnography of Grand Gestures Elders Dance Group

The research is a partnership between Sunderland University and Equal Arts. It aims to contribute to the debate about how we can better understand the impacts, for individuals and for society, of engaging in arts and cultural activity. It looks in particular at dance and ageing, and takes as a case study an Elders dance group, Grand Gestures. This group of men and women aged 57 to 87 meet for a weekly dance class, perform as a dance company, and also share their skills as volunteers in residential care homes, where they work with people with dementia. The researcher, an older dancer herself, will participate in, observe and interview the dance group over a five month period. The investigation focuses in particular on the significance of bodily awareness senses such as touch, sense of movement (kinaesthetic sensation), sense of where the body is located (proprioception), and physical empathy within the dance group's activity, their individual and personal development, and their interactions with others, including dance interactions and wider civic and social engagements. These sensory aspects of dance are an important and tangible aspect of the experience of dancing, but are not often talked about or evaluated, and the project aims to find some creative new ways of 'speaking' of them not just through words, but also through performance and other media such as film. It will also reflect on the potential usefulness of its particular approach for the evaluation of arts and cultural activity.

Potential impact
Who will benefit from this research?

1. Equal Arts (project Partner), a third sector organisation.
2. Public and private sector organisations working in partnership with Equal Arts: primarily residential care homes, but also sheltered accommodation schemes, GPs and hospitals, community venues, arts and cultural venues, local authorities, and a range of older people's organisations.
3. Arts organisations and artists working in the fields of creative ageing, particularly dance and ageing.
4. Members of Grand Gestures Dance Group.
5. The wider ageing population.

How will they benefit?

The project partners, Equal Arts will benefit in the following ways:

By helping to fomulate a specific language through which to talk about elders dance and its value, the research will help to raise the profile and status of Equal Arts' field within academic, scientific and health communities and the population at large.

It will provide an academic focus and support to the work.

It will help to inform their training and support for artists.

It will offer new channels for the dissemination of information regarding the role of movement and its potential value for the ageing population.

It will offer new approaches to evaluation.

It will consolidate its partnership with the University of Sunderland to their mutual benefit in devising further collaborations for research with social and academic impact.

Public and private sector organisations will benefit as follows:

There will be a direct benefit to the residential care homes that work with Grand Gestures from the group's engagement in reflective practice, coming from their enhanced skills. This will benefit both residents and care staff in receipt of training from Equal Arts.

Arts organisations and artists will benefit as follows:

The project will contribute to ongoing debates about the nature
and value of dance for elders, and to raising the profile of this work.

This will have International and national impact through Equal Arts' networks (e.g. Creating a New Old (Dublin); The Dance Exchange (USA), MADE (Mature Artists Dance Experience); The Arts & Dementia Network. Through these networks there is the possibility for much wider social impact, nationally and internationally.

Members of Grand Gestures Dance Group will benefit as follows:

through the academic focus on and support of their work, the project will give these elder dancers opportunities to reflect on their creative practice and participate in the dissemination of results through workshops and performance, thus contributing to their wellbeing, quality of life and creative output.

The wider ageing public will benefit:

A direct contribution to the nation's health and culture comes with the dissemination of information about new approaches to ageing, alternative representations of what it means to be old, and the value of engaging in arts and cultural activity. This all has impact on the health and wellbeing of the ageing population, enhancing quality of life and creative output.

The researcher and research participants will benefit:

There is potential for skill sharing between researcher, artist and research participants. The researcher will deepen her ethnographic skill base and its sensory dimensions through engagement in this cutting-edge dance practice (informed, for example, by the artist's international links as a Winston Churchill Fellow).

Timescale

Many of the above impacts will be delivered within the timescale of the project, (January to May 2014), through the processes of the research and the initial publication of findings. Longer term impacts will be delivered through the development of the partnership between the University and Equal Arts, and through the Principal Investigator's continued development of this line of enquiry into future publications.